Alternatives to Development: An Examination of Rights of Nature Approaches in India

This research project offers a critique of development understood as the endless, geographically
uneven development of capitalism through economic growth. The damage produced by the pursuit of
infinite growth, fuelled by the extraction of fossil fuels and exploitation of both natural and human
resources, renders capitalist development inherently unstainable and irreconcilable with the preservation
of the environment. Therefore, this study moves beyond conventional thinking that takes for granted the
positive value of the unfolding of capitalist development to examine alternatives to development. This
research project interrogates the extent to which the Rights of Nature (RoN) facilitate a departure from
capitalist development by using the case study of the community movement Radical Ecological Democracy
(RED) in India, locally called 'eco-swaraj' (Acosta, 2002; Escobar, 1992; Esteva, 2010; Kothari, 2019). The
RoN acknowledges the inherent right of nature to exist, regenerate its vital cycles and be restored when
damaged. In India, the RoN has been upheld as one of the core principles of RED, alongside other core
values such as equity, social justice, and environmental integrity (Kothari, 2019). The study of RED enables
me to investigate how RoN facilitates alternative relationships between humans and nature that
transcend the anthropocentric nature of development and thus offer alternatives. Theoretically, the
research investigates how the RoN reshape the relationship between humans and nature and thus offers
an alternative to capitalist development. Empirically, the case study of RED in India will enable me to gain
insights into how redefining nature as worthy of its own rights can offer a radical alternative to capitalist
development.